University of Aberdeen And Genius Foods Limited

To establish a capability in scientifically robust protocols and surveys/studies in order to lead further investigations/understanding in the science behind the benefits of gluten free foods.